Trans Safety Campaign and Product Innovation For Trans Men

Our ambition is to build on the success of Zoah's existing range for trans women by creating two new products which cater to the needs of trans masculine individuals: a chest binder and boxer shorts which double up as period pants.

Following our tried and tested model, phase one of our project will involve carrying out extensive market research into the needs of trans men when it comes to the undergarments they wear, the current challenges that exist and what innovations might help to further enhance feelings of confidence and safety.

For example, the lack of hygienic disposal bins in men's toilets presents an issue for the disposal of period products, leading to a situation in which an individual might risk being exposed and attract negative attention. This could be addressed with the development of our proposed boxer shorts which, as outlined above, have the dual functionality of being a period pant.

It is important to note that innovation in this area is limited. Carrying out this level of market research will be invaluable in helping us to gather insights on the lived experiences of trans+ individuals which will then inform our promotional strategy once we move into the promotional phase of the activity.

Phase two will focus on the production of these specialist items in partnership with Playful Promises with whom we already work for all of our products developed for the trans+ community. This will then be followed by phase three: the execution and promotion of an awareness campaign about how we as trans+ adults can feel safer navigating the world in increasingly divisive times.

The promotion of this campaign will be handled by TransMission PR, who have previously worked with me on getting the launch of the Zoah swimwear range featured in mainstream media around the world including the BBC, Washington Post, Huffpost and many more. The goal for this awareness campaign will be to promote the insights gathered through the work carried out in phase one and also to create a wider conversation around the challenges faced by trans+ individuals in order to foster greater understanding and empathy.